Distributed Real-time Simulation Middleware for Cloud Gaming

The research proposal outlines the vision to produce a real-time middleware system that aims to decouple the major subsystems found within modern video games and video game engines. This will allow the system to dynamically reconfigure both the overarching system and the individual subsystem components in real-time to react to what the system is doing and how it is performing. It details research on current game systems and middleware systems and outlines their advantages and disadvantages while relating them back to real-time systems. It then details how the new system will be designed, implemented and evaluated over the course of the PhD. Including an initial in-depth analysis of current game engines to identify the most important subsystems that will require decoupling and extrapolation to cloud systems.